BENCHTOP NMR TO SUPPORT DRUG DISCOVERY ACTIVITIES IN EDINBURGH

This proposal seeks to support drug discovery and chemical biology projects run by the Innovative Therapeutics Lab in Edinburgh, in collaboration with researchers across the College of Medicine and Veterinary Medicine and other external institutions from Scotland, UK and overseas. NMR is an essential analytical technique for compound ID and characterisation. The Institute of Genetics and Cancer (IGC) is located near the Edinburgh's Western General Hospital, almost five miles away from the closest NMR facility. Acquiring a benchtop NMR instrument that is easy to use, requires no/minimal maintenance and has a small footprint, would be an optimal solution to provide the Innovative Therapeutics lab with access to an essential tool for speeding up the drug discovery ambitions of the University of Edinburgh.

Technical abstract
NMR is an essential analytical technique for compound ID and characterisation of intermediates, hit/lead compounds, drug candidates or chemical probes made in medicinal chemistry labs. University of Edinburgh's NMR facilities are based on a separate campus (King's Buildings, five miles from IGC). In-house benchtop NMR would replace the frequent journeys (2-3 times / week) to the facility (up to 1 h each way) made by lab members.
Nanalysis 100e is an easy-to-use, low maintenance 100 MHz NMR equipment that provides rapid, accurate results. It is supplied as a standalone unit with a built-in touchscreen computer. It is the benchtop NMR with highest resolution currently available on the market. As there are no moving parts, consumables, life cycle costs or MRO, ongoing costs associated with its use and maintenance will be minimal. Key features include 1D and 2D NMR, permanent magnet that requires no cryogens, integrated user interface and small footprint.
The benchtop NMR will be used to support drug discovery campaigns and multidisciplinary research programmes running at the Institute of Genetics and Cancer (Edinburgh). Our medchem lab strives to discover the next generation of targeted therapeutics to treat cancer and other chronic disorders. Our track-record includes the discovery of the selective SRC inhibitor eCF506, licensed to Nuvectis Pharma in 2021 (largest licence deal in the history of the University of Edinburgh), project originated from our first MRC-funded PhD student. Besides advanced therapies, our lab is contributing to the National Mouse Genetics Network by developing new chemical tools to control target degradation in genetically modified mouse models, as part of the "Degron Tagging" cluster led by Dr Andrew Wood. The chemical tools generated in our lab aim to support target validation studies in more clinically relevant disease models and will feed into the MRC Network for use by all cluster members.